PhD proposal for the improvement of PV output prediction though ground based and satellite techniques

With global photovoltaic (PV) capacity rising rapidly, there is greater need for enhanced power output prediction, primarily in predicting solar irradiation. Cloud cover, a primary factor in solar irradiation, is a difficult problem for classical methods, and so the use of Machine Learning (ML) methods is of great interest. Numerous studies have been conducted implementing machine learning for cloud cover prediction, but comparative studies between data sources, particularly for the Western European climate, are rarer. Two main methods of sourcing data for weather prediction are sky cameras and satellite data, both visual methods that can be utilised for local and regional cloud tracking respectively. The aim of the proposed research is obtaining sufficient data sets from both methods, with an all sky camera and using established Atmospheric Motion Vectors (AMVs). ML techniques would be used to analyse these data sets, and the strengths of each would be assessed. In particular, there is no current research for the current UK infrastructure for satellite based weather prediction, which was updated in 2017.